Studying relationships at biological interfaces through directed assembly of marine biofilm communities

This research will focus on the interactions between invertebrate larvae and biofilms, investigating if specific bacterial taxa present within the biofilms prevent or accelerate the settlement and metamorphosis of different larvae. The invertebrates chosen will have environmental significance such as key biofouling species found in the maritime and aquaculture industries or have a large ecological significance such as reef-building corals.